Precision measurements of standard model electro-weak parameters

working at the ATLAS collaboration at the LHC, I will use run-3 13.6 TeV data to make globally competitive precision measurements of standard model electro-weak parameters like the Z mass or Weak mixing angle.